UV LED development project for Vortex Hand Dryer

SA Vortex Ltd has developed the world’s most energy efficient hand dryer – the Vortex 550 EcoSmart - for use in washrooms as certified by Guinness World Records for drying the most hands using 30kJ of energy. The next stage of developing SA Vortex’s hand dryer technology involves creating a capability to incorporate UV technology into our dryer to disinfect the air used to dry hands. This will enable hands dried using a Vortex hand dryer to be used in hospitals and more widely without the current perceived risk of germs being spread using traditional electric hand dryers. There is pent up demand for such a dryer but facilities managers at hospitals and other institutions have not come across an energy efficient UV hand dryer that works satisfactorily to deploy in such environments. This project will involve SA Vortex developing at proof of concept level, a UV hand dryer that disinfects the air used to dry hands. The technology will also be further developed to create remote data communication with each hand dryer which will increasingly be sought as buildings managers are required to assess the exact amount of energy utilised within each area of a building.